Navigating the Neural Frontier: Embedding Ethics and Epistemology in Neurotech

Context and Challenge Neurotechnologies are advanced tools developed to repair and enhance brain functions. Recent progress shows that wireless thought-based communication, as demonstrated by companies like Synchron and Neuralink, will soon be widely available. This development offers potential societal benefits through improved cognitive capacities, accelerated scientific progress, and more efficient information access. However, significant challenges accompany these advancements. To responsibly navigate a future where cognition-enhancing technology is powerful and prevalent, we require a better understanding of how the integration of silicon-based and neural computing affects human cognition, and of the ethical and epistemological issues raised. Questions on this interdisciplinary research agenda include: Which neurotechnologies, including brainreading techniques, will be most feasible the next 5-10 years and which should be prioritised in terms of their cognitive benefits? Will neurotech make us more or less subject to manipulation and misinformation and how can the risks of the latter best be managed? What are the potential effects of enhancement via neurotech on human autonomy, authenticity, and responsibility? Such questions mark out timely and open territory, and they necessitate collaboration beyond established disciplinary thinking, and in particular, between neuroscience and the humanities.

Aims and Objectives This project aims to develop (i) theoretical frameworks, (ii) neurotechnologies, and to (iii) lay the groundwork for new interdisciplinary subdisciplines. For (i), the team will produce three key theoretical frameworks: a Neurotechnology-Mediated Trust Theory, a Neuro-Authenticity Model, and an Epistemic Risk Assessment Tool. These will emerge from collaboration between philosophers, neuroscientists, psychologists, and physicists at Glasgow's Centre for Neurotechnology and the Cogito Epistemology Research Centre. Building on initial results from Cogito, these frameworks will both inform and be shaped by (ii) two neurotechnology development streams: novel technologies for enhancing memory through brain stimulation and new brain-computer interfaces (BCIs). By integrating philosophical insights into these advancements, the project will (iii) take important initial steps towards establishing two new interdisciplinary subdisciplines: 'neuroethical engineering' and 'neuroepistemological engineering', both aimed at ensuring (in a complementary way) that ethical and epistemological considerations are embedded in neurotechnology design throughout research and development stages. The project's structure features workshops, a reciprocal PDRA training programme, and interdisciplinary seminars to facilitate knowledge exchange and develop a comprehensive research agenda that integrates philosophy with neurotechnology. Key deliverables include peer-reviewed journal articles, white papers, and a neurophilosophical engineering curriculum (incorporating ethics and epistemology), which will be piloted at summer schools and at the master's level at the University of Glasgow in 2027.
Potential Applications and Bene?ts This project will create ethical and epistemological guidelines based on rigorous new theoretical frameworks, applied directly to two strands of neurotechnology development in collaboration with industry partners. By training PDRAs in the emerging ?elds of neuroethical and neuroepistemological engineering, we will equip them with the skills to implement these guidelines and developing these interdisciplinary subfields beyond the project's lifespan. This will ensure a lasting legacy in both academic research and the creation of more ethically and epistemologically robust neurotechnologies. Put simply, it provides a roadmap for addressing ethical and epistemological risks proactively during the development of new neurotechnologies, rather than reacting to them later — an approach that could have mitigated many of the challenges currently faced by emerging AI technologies. These technologies will help us gain more knowledge and advance science more rapidly, and make complicated scientific facts more easily available to us.